Pawpass: Blockchain-powered Digital ID for Animals

Pawpass is the first-ever blockchain-powered digital ID for animals to digitise veterinary paperwork, vaccine history and travel documentation. Pet owners can easily and simply share essential pet data and verified documents with third parties with just a QR code.

By leveraging blockchain technology, owners will have a secure and tamper-proof record to prove essential pet information. This innovation centralises vital animal data, simplifying travel, enhancing biosecurity, and enabling efficient data sharing between vets, pet owners, and stakeholders.

Initially, it is designed to simplify managing a dog's essential records. By utilizing cutting-edge blockchain technology, users can securely and effortlessly access, manage, and update their dog's medical, vaccination, and travel documentation, all in one digital platform. The convenience extends to veterinarians with a feature for e-signing documents instantly.

For those who travel with their pets, Pawpass alleviates the stress of staying compliant with varying travel regulations, ensuring all paperwork is up-to-date. This innovation not only caters to individual pet owners but also offers businesses a streamlined solution. Through a straightforward QR code, companies can quickly verify a dog's identity, breeding history, and health data, eliminating the need for manual processes and saving time and resources.

Prioritizing security, Pawpass grants users complete authority over who accesses their dog's data, ensuring the information remains private and immutable. With all vital documents stored securely on the blockchain, users can be confident of the data's integrity and protection.